Aqueous Dispersion Polymerisation in High Salt Media: A Sustainable New Route to High Molecular Weight Water-Soluble Polymers

Aqueous Dispersion Polymerisation in High Salt Media: A Sustainable New Route to High Molecular Weight Water-Soluble Polymers